Secure-Max Access Cover Innovation

Without the help of external experts we will not be in a position to complete this project as we do not have the skills in house. We will need expert advice from design advisors with initial design plans and product development. We will also need initial business planning and advice on potential routes to markets. As well as this we will need advice on protecting our intellectual property of this revolutionary new product. This will enable us to bring SMAC to market much quicker.